US-UK Large Journal Bearing Validation and Measurement Project

A US/UK collaborative project to develop and test very large journal bearings, together with the measurement and monitoring systems required to support them in long term installation in wind turbines.